Representing communities: developing the creative power of people to improve health and well-being

The overarching aim of this project is to explore how community representations produced through creative arts practices (e.g. storytelling, performance, visual art) can be used as forms of evidence to inform health-related policy and service developments. Policies for health improvement tend to focus either on the impact of poverty and deprivation - but with little thought given to historical and cultural context or the experiences of living in these circumstances - or on the prevalence of 'unhealthy behaviours', with limited attempts to connect these with meaningful ways of life. However, research evidence indicates the need for studies that explore the experiences of people living in deprivation and isolation and find ways to improve dialogue between communities themselves and health policy makers. This study will develop methods for using creative art forms as a mode of communication and knowledge exchange. Through analysis of existing representations of disadvantaged and stigmatised communities in literature, film, etc, and the production of new community self-representations in arts-based workshops, it will explore the relationship between 'official' representations of community health and well-being (e.g. in statistical data) and how communities understand and present their own health and well-being. There will be a focus on the accumulated assets and resources that allow individuals and communities to cope with and navigate real and perceived structural barriers, and on the possibilities of resilience to upheaval, resistance to reputational damage, and the alternative representations that these can stimulate.

The project will take place across five distinct case-study communities in Wales, Scotland and England and connect these to relevant policy makers, researchers and arts practitioners in each country. Our understanding of community is informed by a 'relational' view of place which conceptualises community as more of a process than an entity. Although we define communities in terms of spaces that are shared, we fully recognise that the meaning of those spaces will not necessarily be shared. The project will consider how perceptions and experiences of community vary across time and changing circumstances, and how communities and the people living in them are represented in relation to key differences and divisions relating to gender, class, ethnicity and age.

Following an inventory and analysis of existing representations of each community, both artistic (e.g. in literature) and 'formal' (e.g. in deprivation indices), each case study will use creative engagement methods (including life mapping, drama, storytelling, and photography) to generate new community self-representations, working in partnership with local arts and health organisations. The engagement process will be documented in ways that allow all participants, though diaries, blogs, or digital soap boxes, to reflect on the process and the dynamics of engagement. In all case studies the final creative representations themselves will be co-authored by the community participants and they will have the final decision on how their own accounts are presented. These new 'data' will be presented to relevant local or national policy makers and service development officials through exhibitions, performances, and digital media. The researchers will evaluate this process, reflecting on the relationship between arts participation and community empowerment, and will examine how community values, participation, self-reliance and resilience are shaped, experienced and articulated, and can ultimately become embedded into policy. Through its rigorous analysis, its development of arts-based research methods, and its conviction that literature and the arts form a valid form of 'evidence' in policy discussions, the research will offer innovative thinking about, and will make a distinctive contribution to, the study and development of 'community health and well-being'.

Potential impact
Who will benefit from the research?
National and regional partners and end-users in the three represented countries will benefit. These beneficiaries are over and above the Academic Beneficiaries described elsewhere. In Wales, policy makers and service providers in Public Health Wales, Local Health Boards, Communities First (Welsh Government), the Wales Council for Voluntary Action and the Welsh Local Government Association stand to benefit. In Scotland, the Chief Medical Officer (CMO) at the Scottish Government, Local NHS Boards in Greater Glasgow and Clyde and Highland and Glasgow Life (organisation responsible for culture and sport) are anticipated beneficiaries. In England, Local Clinical Commissioning Groups, NHS Commissioning Board, Birmingham Health and Well-Being Board, local and national Health Watch organisations and Public Health England are identified pathways to knowledge transfer. Through applying the best principles of community engagement and participatory practice, individuals and communities taking part in the research will also benefit.

How will they benefit?
Individual and communities: All case studies are predicated on the principles of community engagement and participation, as outlined by the Scottish Executive guidelines (2005), to strengthen the likelihood that the experience of participation will be enabling and empowering. Specifically, they aim to provide participants with a voice to express community concerns and mechanisms for influencing decisions and resource allocation within these communities. There is evidence indicating health and well-being benefits of arts participation at both individual and community levels. The cultural impact of communities being able to re-imagine and reclaim stories about their history is a cross-cutting aim. Outputs in the form of artistic production and curating of existing resources will act as a permanent legacy. The research team will identify, in consultation with communities and other partners, suitable geographical and virtual venues for archiving these.
Public and Third Sector beneficiaries: The process evaluations of the case studies will enable service commissioners to gain insight into the lived realities of the communities they serve. For example, Communities First in Wales, a national regeneration programme, has an emphasis on community leadership and engagement as a mechanism for change. Health is one of three strategic outcomes. This research will also provide evidence to support the programme in both engaging communities and understanding the impact of interventions on health and well-being. A similar conversation over what counts as evidence is taking place in Scotland. The CMO for Scotland has a core responsibility to reduce health
inequalities through cross-sector work on the social determinant of health. The 2010 Annual Report of the CMO (Scotland) highlighted the limits of traditional strategies and measurement of salutogenic processes, the factors which create health for individuals and communities. The outputs from the proposed work will support the CMO's task in identifying appropriate forms of evidence, and also NHS boards in the Greater Glasgow and Highland regions, as they respond to the CMO's lead in mainstreaming assets based approaches. More broadly, the work will provide insight and solid examples of culturally acceptable modes of engagement and participation through the arts in populations who experience barriers to arts participation. This will be of benefit to cultural partners in the three countries and health delivery partners wishing to engage with communities they describe as 'hard to reach'.

Reference group
Each country will establish reference groups of critical friends from our partner organisations in academia, creative industries, policy and local communities. They will provide conduits of knowledge mobilisation as well as additional expertise in the practice and/or study of cultural representations.